Low order modelling of the transition to turbulence

It has recently been discovered thatclose to the transition the turbulent dynamics are governed by a relatively small number of very regular spatial patterns (coherent structures). This discovery completely alters our understanding of the transition and explains/predicts new exciting features of turbulent flows.
The "dynamical systems" picture of turbulence is very new and relatively little is understood of the actual mechanism of the transition. I will use low-dimensional models designed to reproduce the main features of the transition to turbulence to study properties of the turbulent phase space, sudden relaminarisation and the phenomenon of drag reduction observed when small amounts of long flexible polymers are added to the flow.